EVES- project: Efficient-resource virtual AI testing for lightweight autonomous VEhicle Sensor design

The EVES project is developing advanced simulation tools to help autonomous vehicle (AV) developers improve both safety and energy efficiency of AVs. Using cutting-edge AI, the platform generates realistic, location-specific driving scenarios and integrates energy consumption estimation. This allows engineers to test autonomous driving systems under diverse conditions while also understanding the impact of different sensor and computing setups (e.g. AI configurations) on vehicle range and energy efficiency. By enabling safe, scalable testing in virtual environments, EVES-project supports the design of lighter, more resource-efficient AVs without compromising safety.